Power Generation and Heat Recovery from Biomass with Advanced CO2 Thermodynamic Power Cycles

In this project, one test rig of a small-scale and high-efficiency CHP exhaust (biomass combustion) power

generation (5kWe) and heat recovery system will be established and measured. The energy conversion system

is based on an advanced thermodynamic power cycle and uses CO2 as a working fluid. Special designs and

controls will be applied to the proposed system so as to achieve a high thermal efficiency and obtain

production of heating where necessary. Simultaneously, a detailed mathematical model for the proposed

biomass power generation system and components will be developed and validated with measurements. The

model will then evaluate, compare and analyse different system and component designs ,heat recovery

productions, control optimisations and power cycle configurations; this will eventually lead to the optimal

design and construction of the proposed system. The validated model will then be further scaled up to explore

the actual application and development of biomass-CO2 power systems .